Astrocyte Potassium Channel Gene Therapy For Epilepsy

Epilepsy is one of the most common neurological disorders worldwide, characterized by recurrent seizures. Seizures cause a marked decrease in life quality and an increased risk of death. Approximately 30% of epileptic patients are drug-resistant, including 7-20% of children and 30-40% of adult patients. To-date no cure is available for drug-resistant epilepsies.

We and others have previously published gene therapy approaches to treat models of focal epilepsy. Most of these studies target neurons, whilst evidence suggests that other brain cells, including astrocytes develop dysfunction, and play an important role in epilepsy.

Many epilepsies with distinct causes result in decreased levels of an astrocyte potassium ion channel Kir4.1, which is critical for potassium and glutamate buffering of the extracellular space surrounding synapses. Kir4.1 dysfunction likely contributes to seizure initiation. Unpublished data from our lab (reported in this application) suggests that turning up Kir4.1 levels in astrocytes raises the threshold required for seizure initiation and thereby reduces the frequency or prevents seizures from occurring all together.

In this proposal, we aim to further characterise the efficacy and safety profile of our gene therapy strategy based on up-regulation of astrocyte Kir4.1 channels. Our aim is to develop a broad antiepileptic therapy based on Kir4.1, that will be effective across a number of genetically and distinct forms of epilepsy.

Initially we will further characterise the efficacy of Kir4.1 gene therapy delivered via direct injections into the brain (seizure onset zone) in two molecularly distinct models of adult-onset temporal lobe epilepsy. Treatment of focal epilepsy via this route of administration will allow us to benchmark the efficacy of our Kir4.1 approach to previously reported neuron-centric gene therapy strategies. This is also the most suitable type of epilepsy to target for swift clinical translation.

However, not all epilepsies are focal and amenable to treatment via direct injection of vectors to the brain. An example is tuberous sclerosis (TSC), an autosomal dominant neurocutaneous disorder with significant neurologic implications, especially with regards to epilepsy and cognition. It is caused by loss-of-function mutations in TSC1 or TSC2 genes. TSC occurs in 1 of 6,000 to 10,000 individuals, with two thirds of cases being sporadic. Approximately 85% of patients develop seizures, whereas up to 70% of them are pharmacoresistant. Although in some patients a single, or a few discreet abnormal pockets of cortex are responsible for seizure onset, in others dysplastic areas may not be restricted to a single brain region and can be widely dispersed throughout cortex and hippocampus. These patients will require more widespread gene delivery. Other rare genetic disorders will also likely require brain wide treatment.

Widespread gene delivery to the brain poses several challenges, including vector design, routes of administration, safety and efficacy. Therefore, the second part of this proposal seeks to address each of these points.

In summary, we aim to target astrocytes rather than neurons for epilepsy gene therapy. We will examine efficacy in both focal and multifocal models. For the latter we will evaluate intrathecal delivery routes for widespread expression. This approach could allow a larger number of epilepsies, including genetic epilepsies and those with multifocal seizure onset such as TSC to be treated. This will be a paradigm change for the field and increase the number of people who may benefit from gene therapy in the future.